Finding and fixing gas leaks: Using urban waterways to halt the global rise in methane emissions

Methane is a greenhouse gas with >80 times the global warming potential of carbon dioxide over a 20-year period – the timescale in which global action to reduce carbon emissions and limit catastrophic climate change is needed. Atmospheric methane concentrations have increased by 0.5% per year since 2010, yet to achieve the Paris Climate target limiting global warming to 1.5 degrees Celsius it needs to decrease by 0.9% per year between 2010 and 2050. Roughly half the methane currently in the atmosphere comes from human activity, so addressing human-driven methane emissions is crucial to achieving climate targets.
This fellowship renewal will further establish my team as leaders addressing the global rise in methane emissions. This is achieved via three work packages (WPs) delivering technical solutions to reduce the climate impacts of methane emissions. These technical solutions are being developed and applied in urban waterways (city rivers and canals) because these systems can act as conduits for human-driven methane emissions to the atmosphere. Urban waterways can receive a wide range of methane inputs, such as leaky gas and wastewater pipes, and will come under increasing human pressure with more than 5 billion people predicted to live in cities by 2030.
WP1. How do we accurately measure methane emissions? The fellowship has delivered instrumentation that has been applied to measure methane emissions at spatial and temporal resolutions surpassing current capabilities. In the renewal phase, these approaches will be used to quantify the contribution of urban waterways to city-scale methane inventories across globally representative locations (UK, Europe, southeast Asia).
WP2. Where do methane emissions originate? The techniques used in this fellowship can distinguish natural from human-driven methane by measuring targeted methane radio- (C-14) and stable (C-13, H-2) isotopes alongside geochemical and microbial characterisation of urban waterways. Methane emissions and origin will be mapped for entire urban waterway networks to determine the key controls of methane release to the atmosphere. Via isotope meta-analysis, we will further explore methane oxidation dynamics across global rivers.
WP3. How do we reduce methane emissions? The mapping of controls on methane release, coupled with detailed microbial characterisation and oxidation incubations, will be used to deliver techniques to detect methane leaks, even ones hidden underground, and prevent the emission of human-driven methane to the atmosphere by developing bioremediation strategies. We will utilise approaches and partnerships developed in Phase 1 of the Fellowship to assess landscape-scale soil carbon destabilisation using C-14, and design solutions for gas leaks from Hydrogen energy infrastructure, leaks which can affect the climate impact of methane in the atmosphere.
The Fellowship will provide new tools for detecting and reducing methane emissions in cities, support national and international climate targets, and help ensure that future energy strategies don’t have unintended environmental consequences. The Fellowship includes strong partnerships with local communities, schools, and industry to co-create outcomes and solutions.
By focusing on urban waterways – places that are often visible and accessible – this Fellowship offers a unique opportunity to connect science, policy, and public engagement to reduce methane climate impacts.